The Exponentials

We are looking for an expert software developer to help us build a back-end extension that will allow us to accurately track a range of user-data and improve our email/newsletter capability. We are further looking for input on how to best utilize this data to grow our user base and improve the user experience.